Community-led Upgrading for Self-Reliance in South Africa: Integrated Construction and Environmental Management Systems in Informal Settlements

This project focuses on 'informal settlements' in South Africa (SA), which are often characterised by the lack of basic services and infrastructure (eg safe sanitation, reliable electricity), poorly performing building materials (eg wood, cardboard, metal sheets, mud) without any building plans approved and often on illegally-accessed and hazardous land. The idea that the communities in informal settlements should be involved in improving their homes and neighbourhoods is often discussed in the international development community. However, the tools and processes needed to ensure a successful upgrade of environmental and construction management are poorly understood, and top-down policies used by central and local government in SA have not been successful to date. If communities can improve their neighbourhoods through participatory techniques, enhancing construction skills and using available materials, then there could be local, regional and national environmental, social and economic benefits. The research seeks to explore the underpinning barriers and enabling drivers for communities to upgrade their informal settlements in SA.

The central question for this research is how can participatory approaches be utilised in an environmental and construction management strategy to achieve self-reliance in informal settlements in Durban. This question will be investigated under six discrete project phases.
Phase 1: Local Context and Gap Analysis (UKZN)
-Examining factors that have helped communities in Durban upgrade their housing and communities, and barriers to upgrading.
Phase 2: Mapping Urban Transitions through Community Participation (Westminster)
Through a participatory action-research methodology, the project team will produce findings on bottom-up construction and environmental management in Namibia Stop 8 (NS8) with the involvement of the community living there. NS8 is a good practice case study in Inanda, Durban.
Phase 3: Integrated Closed-Loop Environmental Management Systems (UCL with UKZN)
- Exploring the potential of closed-loop systems where wastewater generated from NS8 can be reused for agriculture.
- Investigating the processes, partnership models and business models required to ensure resilient infrastructure is provided.
Phase 4: Skills Enhancement in Construction (Westminster)
- Mapping the skills developed and enhanced through the 'self-build' approach adopted in NS8.
- Transferring lessons from the UK Government Construction 2025 Strategy.
Phase 5: Developing and Testing an Integrated Collaborative Toolkit (Westminster and UKZN)
- Bringing together the key findings of individual Phases 1 to 4, this toolkit will take the form of a dynamic decision-making model, which will map potential ways for communities, businesses, and policymakers to collaborate. It will also identify the resources required, skills developed, and the business models created for mobilising private sector involvement and economic growth.
Phase 6: Project Management, Communication and Dissemination (Westminster with UKZN)
- Allocating around 10% of the total cost of grant to communicate and disseminate findings to a varied audience. The dissemination strategy will include: project website, branding, social media, dissemination material, and dissemination events (UK and SA).

The research findings are intended to impact on SA government policy and practice in the field of sustainable urban transitions, building on best practice from the UK. However, this does not negate the potential to transfer knowledge from SA back to the UK or elsewhere. The intended target audience includes local communities seeking to enhance their quality of life and well-being and local authorities enhancing their planning. The research outputs can be also utilised by international agencies (eg UN), policy-makers and practitioners working on upgrading programmes, plans and policies, particularly under the SDG post-2015 development agenda.

Potential impact
Direct beneficiaries of the proposed research are South African (SA) local communities seeking to enhance their quality of life and local authorities enhancing their infrastructure and planning processes. The research outputs can be also utilised by international agencies (e.g. UN), policy-makers, implementers and practitioners working on upgrading programmes, plans and policies, particularly under the SDG post 2015 development agenda.

Impact on society and the environment: The proposed research has a significant societal impact by demonstrating how community-driven upgrading is a workable approach for integrated housing construction and environmental management services. Disseminating the project findings and applying the Collaborative Toolkit (Phase 5) in practice will impact on other informal settlements in Durban (e.g. Havelock project), SA and the wider Africa, thus building capacity for achieving self-reliance in resource-constraint contexts. During the project, local inhabitants will: a) become active co-investigators involved in the toolkit development and testing (Phase 5); b) be directly involved in community-level communication and dissemination activities (Phase 6); c) will have access to a workable toolkit. The Skills upgrade (Phase 4) will promote human capital and employability by improving technical, management and communication skills among community members, thus enhancing well-being. Associated sustainability benefits include environmental education and broader sustainability benefits (e.g. emissions reduction, re-use of water) related to resource efficiency in Phase 3.

Impact on economic growth: The toolkit (Phase 5) is a grassroots, frugal innovation that can be used to mobilise economic growth. If up-scaled and integrated into business models of organisations that have been / can be involved in the community upgrading process, this can have cumulative impacts to the socio-economic development of both Durban (regional) and SA (national). Direct beneficiaries include community organisations / enterprises (e.g. FEDUP) and the private sector, such as construction, wastewater or utility companies, particularly local SMEs. It will also have an impact on overcoming isolation in informal settlements and increasing possibilities for receiving support during institutional formalisation.

Impact on international development: This project will enhance the capacity of community organisations and other support NGOs working in community-led upgrading, such as the Shack/Slum Dwellers International (SDI), Slum Networking, 100 Resilient Cities, and Cities Alliance. These organisations provide horizontal knowledge-transfer across affiliated country-based organisations located in Africa, Asia and Latin America. This offers opportunity for synergies amplifying the impact in the practice of these organisations and the communities they work with. Likewise, knowledge exchange will offer opportunities to disseminate the toolkit and discuss its relevance to different urban contexts across an extended network of affiliated organisations and the channels, within which the researchers and international co-investigator operate.

Impact on policy: The findings will be of direct use to the eThekwini Metropolitan Municipality, which includes the city of Durban as well as the SA Department of Housing and the Department of Human Settlements. As these bodies have predominantly used a top-down approach, this research will provide a practical guide to work effectively with communities as partners and beneficiaries, thus integrating the Collaborative Toolkit into existing planning policies, building regulations and housing codes.

To maximise the above direct impacts, around 10% of the total cost is allocated for a comprehensive dissemination strategy (Phase 6) including: project website; social media; dissemination material; and dissemination events in London and Durban (detailed in Pathways to impact).